Supply Chain Security Management

Research Area: ICT networks and distributed systems, Software engineering

The project is concerned with risk mitigation through the development of knowledge and understanding. The risks associated with information security breaches because of failures of compliance in supplied goods and services are potentially of very high impact on National Grid's operations and network, with severe consequences for customers' energy supply and high costs of recovery.